Room Temperature Superradiant Perovskite Lasers (SUPERLASER)

Coherent light sources are limited to state-of-the art lasers such as free-electron gas or solid-state semiconductor gain media stabilized to high-quality optical cavities. However, the mirrorsin these cavities vibrate as a result of thermal noise, causing time-integrated phase drifts that limit the laser linewidth. To achieving high power and extremely narrow linewidth resembling that of single optical transitions, while also finding pathways for e-waste reduction, requires ingenious solutions in both gain material and device design but still remain elusive. SUPERLASER aimsto change the field of lasing by developing green low-cost,solution-processable efficient and ultra-narrow linewidth superradiant halide perovskite lasers. This goal will be accomplished by predicting and developing targets to transforming coherent light generation through scientific designs and strategic developments at the material and device level towards synergistic outcomes across scientific, technological and ecological boundaries. The project prioritizes research innovation and sustainability, focusing on the prediction of halide perovskites with strong inherent spu and the successful development of continuous superlatticesbased on the predicted materials. These superradiant emitters are expected to act as topological lasers without any additional cavity requirements due to photonic crystal properties endowed by their non-trivial topology. They will be applied as gain media combined with energatically matched charge transport materials to fabricate the first electrically pumbed perovskite lasers working at room temperature. Finally, we will apply recycle and reuse protocols to ensure zero e-waste for the developed technology.